Towards understanding the impact of armed conflict on morbidity and mortality globally

Background: The number of armed conflicts globally is increasing in number and duration. A comprehensive understanding of how armed conflict affects deaths and disease beyond those on the battlefield is lacking. Aim: To improve understanding of the impact of armed conflict on morbidity and mortality globally.

Goals:
1. Examine the impact of armed conflict on excess or indirect deaths from 1989 to 2017 2. Examine the impact of armed conflict on the disease burden from 1989 to 2017 3. Examine the impact of armed conflict on maternal and child health pro-cess of care measures from 1989 to 2017

Methodology: Fixed effects panel regression model using global armed conflict data from the Uppsala Conflict Data Program and health data from the Global Burden of Disease Study and the World Bank. Death rates will be recalculated to exclude battle-related deaths. Models will be adjusted for variables that may confound the relationship between armed conflict and health, and lagged to assess short and long term impacts. Models will be disaggregated by age and sex where possible to assess inequalities in the effect of armed conflict.